How transcriptional regulation governs fungal drug resistance

Antimicrobial resistance (AMR) is a serious clinical and societal problem when using drugs to treat infections in humans and other animals. A common cause of drug resistance is overproduction of 'efflux pumps', which greatly reduce the effectiveness of drugs by pumping them out of cells. Given the importance of efflux pump levels for drug resistance, it is vital to understand how cells regulate production of drug efflux pumps and how overproduction of the pumps can be prohibited.

In this project, we will elucidate how the production of drug efflux pumps is controlled in the pathogenic fungus Candida glabrata. C. glabrata is one of the most common causes of fungal infections. C. glabrata infection is associated with high mortality in individuals with compromised immunity, including cancer patients treated with chemotherapy, and transplant recipients who take immunosuppressive drugs. C. glabrata infects humans and also other animals, e.g., birds and cattle. C. glabrata is particularly deadly as a fungal pathogen because it has low susceptibility to azole antifungal agents, and easily develops drug resistance due to overproduction of efflux pumps. Preventing overproduction of these efflux pumps is one good approach to ensure C. glabrata can be killed by existing antifungal drugs. However, overproduction mechanism of the pumps is not understood sufficiently well for us to prevent it.

The aim of this project is to reveal mechanisms of overproduction of pumps in order to prevent drug resistance. Utilising our team's expertise in infectious diseases and gene expression, we will dissect the function of a chromatin remodeller complex in regulating pump gene expression. We will also explore pathways to stop drug resistance through using genetic and proteomic approaches and developing an innovative biotechnology for pump removal.

This work holds enormous immediate and long-term potential for understanding mechanisms of antifungal resistance of C. glabrata, and for combating antifungal resistance of C. glabrata and potentially other Candida species.

Technical abstract
Resistance to antifungal drugs is a serious clinical and societal problems. Candida glabrata is clinically important as a fungal pathogen because it has intrinsically low susceptibility to azole antifungal agents and easily develops multidrug resistance due to overexpression of drug efflux pump genes. Given the importance of multidrug transporter levels for drug resistance in C. glabrata, it is vital to understand multidrug transporter gene regulation and how it can be prevented. We have recently identified the SWI/SNF chromatin remodeller as a critical factor for drug resistance of C. glabrata. This project aims to utilise this insight to discover novel mechanisms and pathways to block drug resistance of C. glabrata. Specific objectives are to:

A. Reveal the mechanisms of transcriptional activation and repression of drug transporter genes

B. Elucidate how loss of SWI/SNF prevents drug resistance

C. Establish pathways to therapeutics

Our project proposal utilises the genetic tools available in the yeast C. glabrata and its close relative Saccharomyces cerevisiae, combining genetic analysis with basic and advanced analytical techniques including nucleosome positioning assays, next generation sequencing, proteomics, and innovative targeted protein degradation systems. We will also use an insect model of infection to evaluate candidate proteins as therapeutic targets.

By the end of the project, we will understand the underlying mechanism of gene regulation of the efflux pumps, and identify pathways to therapeutics that combat antifungal resistance of the pathogenic fungus C. glabrata.